University of Strathclyde And Community Energy Scotland Limited

To apply Smart Grid Solutions and demand management to enhance communities' ability to maximise efficient use of renewably produced energy.